On loss characterisation and minimisation in positive displacement expansion machines

The programme of research will take a three-pronged approach to characterisation and minimisation of RPE losses. For each, a preliminary study on a (valveless) gas spring will precede the investigation.

1) Reduced order modelling
2) Computational Fluid Dynamic (CFD) simulations
3) Experimental measurements

Reduced order modelling will enable a rapid iteration through multiple design parameters, and also provides a starting point for more accurate simulations and experiments. It will help to establish an intuitive sense of the most critical parameters to monitor and control during further work.

CFD simulations using OpenFOAM (an open source CFD package) will form a major part of the investigation. Experience of simulating gas springs in OpenFOAM already exists within the group. Modifications to the source code of OpenFOAM are possible, and these will be used to extend the code to include additional effects such as leakage flow and custom wall heat transfer models. Turbulence will be a key challenge of the modelling. However, a range of studies on internal combustion engines will have applicable findings, and expertise exists within Imperial College, particularly in the Mechanical Engineering department.

Experimental measurements on reciprocating expanders, including with modified valve arrangements, will provide important insights and validation of CFD modelling. The main role will be to characterise fluid movement and wall heat transfer, for comparison with computational work. Some low-temperature optical cylinder tests may also be used to assess valve inlet/exhaust flow patterns.

Some equipment already exists with Dr Markides' Clean Energy Processes (CEP) laboratory, and several researchers within the group have conducted experiments with ORC systems and expanders. A dedicated expander test rig is planned for the near future. Particularly relevant to the proposed research will be measurements undertaken on the existing gas spring rig, and its successor RPE rig. Read-across from optical-access internal combustion engine experiments may also be possible.